Analyses of aphid sodium channels and prediction of pesticide interactions

Technical abstract
1) To annotate the full length gene encoding the sequence of the A. pisum sodium channel from the genome sequence, identify the possible splice variants for the final protein product and clone the full length cDNA from A. pisum and/or Myzus persicae (either as one or several clones).

2) To produce a homology model of the Myzus persicae sodium channel and use this to identify the locations of mutations known to affect binding of pyrethroids to the sodium channel of aphids (it is highly likely that there will be very strong similarity between the channels in different aphid species) and hence locate critical amino acids involved in binding at this site.

3) To produce further models for regions of the aphid channel equivalent to the binding sites of ligands of mammalian channels and thus identify critical amino acids likely to be involved in binding of this type of ligand (especially regions known to be involved in binding of both insecticides and local anaesthetics).

4) To over-express aphid sodium channels in the yeast Pichia pastoris system for future compound validation.

5) To use the information obtained to design new hyperactive insecticidal molecules and those likely to overcome resistance and/or be more selective for insect channels (the synthesis of such molecules would be beyond the scope of the current project).